Markets, Moral Economy and Healthcare Provision in England

The NHS in England is current embarking on large scale structural change due to budgetary pressures, shifting patient needs and changes in technology (NHS England 2014, 2017). This research is examining the impact of such change on the normative (or moral) dimension of the culture of NHS organisations.

To do this, the research is drawing on a moral economy theoretical framework. A moral economy approach states that all organised economic activities rely on shared moral understandings regarding issues such as what is good and bad, right and wrong, and appropriate and inappropriate. It also acknowledges that these understandings are adaptable and can change in response to changes in the economic environment (Sayer, 2007). The research is therefore exploring issues such as: the extent to which there are shared moral understandings (relating to questions such as duty, fairness, respect etc.) within organisations or groups (such as professional groups); how such understandings are affected by the process of service reconfiguration; and how the moral understandings of different groups within an organisation influence the implementation of national or local policy. The research is drawing on an in-depth, intensive study of the implementation of one service change in order generate these insights. The research will also seek to use the findings from the study to further develop a moral economy perspective into a theoretical tool that can be applied by other researchers to similar contexts (i.e. organisations undergoing a significant level of change) to understand how organisational culture is affected by economic and structural change.